VIEWS (Phase 1)

VIEWS is a five year programme of work which brings together a consortium of Prime and
leading Tier One supply chain companies within the civil aerospace sector with the followingaim:
“To maintain and strengthen UK Aero structures manufacturing capability for conventional and next generation airframe structures in support of maintaining complete
wing capability for UK manufacturing.”
The VIEWS Programme is aligned to the ATI strategy to Protect, Exploit and Position UK
key Aerostructures Tier 1 companies in an already established consortium including GKN Aerospace, Bombardier, Spirit & GE Aviation.
VIEWS aims - To help sustain 12,600 aerospace jobs within the collaboration, a key contribution in an existing UK market value of £24Bn and to maintain UK global position as second only to the US aerospace sector. Protection of core capability and investment in
future technology is vital to ensure that current eroding 17% market share is increased. By sustaining and growing our knowledge base, manufacturing capability, will lead to new capacity which is essential to achieve growth in new markets where advanced manufacturing technology is a key differentiator.